Life Cycle Design of thermally efficient new and retrofit dwellings for Resilient Communities

"With consideration to the energy needs of communities, and available local resources, the overall aim of this research
is to develop Life Cycle methodologies which could be used at the design stage of low-energy residential new builds
and retrofits. These methodologies will consider fabric design, aspect/geometry, materials used, building services
(ventilation, heating systems etc.), designed lifespan of the building, energy demand in operation, energy supply,
storage of heat and power, and occupant comfort. By using dynamic building modelling tools and a detailed case
study (Orkney), the relative influence of these factors will be evaluated to determine which considerations should be
given priority in decision making for low-energy buildings for resilient communities.
Some key question which the research may explore include:
- How can occupant comfort be parameterise/quantified in terms of lifecycle impact?
- How can issues like thermal bridging and hygroscopic risk modelling be incorporated?
- How can cost, carbon and energy saving be ensured when applying building interventions and designs?"